The University of Manchester and Immunocore Limited KTP 24_25 R2

To develop, embed, and exploit novel approaches to formulation development that will provide significant impact on the development of more robust ImmTAX formulations and molecule developability.